Flow Cytrometry

Technical abstract
Flow cytometry has made a significant impact in cell biology and clinical medicine and many other fields like microbiology and bioengineering. Currently, the field of flow cytometry is undergoing a renaissance, especially due to advances in computational capability, laser development and bead technology. With the installation of a Cytopeia inFlux High Speed Cell Sorter, flow cytometry at IFR can become an important resource for key scientific areas at IFR. Flow cytometry has a unique advantage in any system where heterogeneity exists because the collection of a high number of variables allows discrimination of (sub)populations with small differences and can be followed by purification of these cells/particles via sorting. Bulk sorting for diverse genomic or proteomic studies, or studies investigating rare events can be facilitated. The versatility of the inFlux and additional unique features e.g small particle detection and sorting mechanisms allow the development of new methods and applications for immunology, microbiology and other research areas. Current and new technological features, together with the wealth of multiparametric information of thousands of individual cells/particles makes flow cytometry a key player to obtain a better understanding of the biology of individual and interacting systems.